Towards on-column monitoring of protein purification by ATR-FTIR and Raman Spectroscopy

Biopharmaceuticals, proteins used as drugs, are an emerging area in the treatment of a range of diseases including rheumatoid arthritis and cancer. While these therapeutics have been shown to be very effective, they are also extremely expensive (~£10,000s/treatment), due to the complex, large scale production processes required. The most expensive step is Protein A affinity capture. Previous research by our group has utilised a specialized technique called Attenuated Total Reflectance-Fourier Transform Infrared (ATR-FTIR) spectroscopy to explore the causes of Protein A resin decay. The research outlined in this proposal aims to further characterise binding capacity decay using this approach and also develop the approach to make this a tool that will be useful to scientists in an industrial bioprocessing environment. Our direct monitoring approach will provide much greater control into Protein A purification and has the potential to extend resin life time, saving production costs.